The University of Bradford and Vision Surgery & Research Centre Limited KTP 21_22 R2

To develop an Artificial Intelligence-assisted software platform that will provide an easy, efficient, and cost-effective tool to calculate and surgically implement the complete optical correction required to restore the best possible spectacle-free vision in patients undergoing cataract surgery.